HiiGuru: Solution for a Sustainable Home

We aim to develop an app or software solution that guides users to make sustainable decisions when undertaking home renovations, redecoration or making household purchases.

The solution will initially focus on sustainability in the home and how simple choices can help us to reduce emissions and save money. It is powered by advanced environmental calculators that can determine the impact of different options across a wide range of different metrics.

For example, when buying goods for the home, users will be able to compare carbon footprint, material sustainability, impacts on home environment (e.g to avoid materials that release toxic vapours) and long-term benefits (e.g. insulating properties for curtains). Our solution will cover everything from full home refurbishments and renovations (material and design choices including opportunities to improve insulation of walls/floors) to buying individual items (furniture, furnishings and general homewares).

We aim to develop a user-friendly solution that delivers the information needed to make design or purchase decisions. Furthermore, we aim to provide a platform that motivates users to make beneficial decisions and stay engaged.

In this project, we will work with users to identify their needs and co-develop an effective solution.